certain.1 - climate and environment risk through transparent analytics and intelligent networks phase 1

Climate and Environment Risk through Transparent Analytics and Intelligent Networks phase.1

Certain.1 proves the use of a self-powered intelligent environmental monitoring solutions through eLaneq; to understand the risks and develop the necessary tools to mitigate and adapt to climate and environment changes.

In 2021, 4.6 million UK homes overheated in the summer months, this will increase as temperature rise. Heatwaves are also becoming more frequent which have caused problems and overloaded off-grid and solar powered properties. eLaneq can provide the early warning signs needed to take mitigating action and prevent being left without power.

Certain.1 produces environmental risk ratings similar to a credit rating and generates these within eLaneq without communications or host systems. These rating are able to determine chronic physical risks that remain unaddressed such as higher temperatures, buildings overheating, the unknown effects on air-pollution and ground level ozone, increases in subsistence, damp/excess-moisture and structural damage. Increasing heatwaves and the affects on transitional risk such as increased need for cooling in the summer.

Certain.1 will further allow eLansys to develop a fully operational prototype system and fully engage and form strong relationships with the financial industry, end users, building owners, homeowners along with being fully active in the UK centre for greening Finance and Investment(GCFI) and UK Research and Innovation(UKRI) ecosystems.